AqCooper

Aqdot has developed proprietary technology to bring innovation in micro-encapsulation technologies relevant to agriculture and consumer products. AqCooper is a highly disruptive project which will bring the new chemical compound, cucurbit[n]urils (CBs), to the global market. The chemical and its derivatives have commercially relevant characteristics enabling enhanced properties in chemical formulations and consumer & industrial products, but due to difficulties in its manufacture, has never been available at commercial quantities. By building upon successes achieved at Aqdot’s pilot production facility, CBs will become available at multi-tonne quantities and available for supply to established buyers from some of the world’s largest chemicals manufacturers and formulators. This will lead to a multi-million-pound export market, added value to UK’s industrial chemicals sector, long term job growth and uptake of the leading-edge technology in materials chemistry.